Safely adding a moving garbage collector to a non-garbage collected programming language.

Retro-fitting precise Garbage Collection (GC) to an existing language is hard and thus conservative GC is generally used instead. However, conservative GC is slower, and can cause memory leaks. Correctly identifying all pointers to an object makes retro-fitting a precise, moving collector particularly difficult. My research will include adding an optional, precise, moving GC to Rust with an intuitive API. It lets programmers choose which Rust objects are GC'd, with references to and from other non-GC'd objects also possible.

The research will include the design and implementation of the prototypical GC in Rust and a performance evaluation against other, existing GCs.